UNLOC

It is recognised that global communication systems are rapidly approaching the fundamental information capacity of current transmission technologies. Saturation of the capacity of the communication systems might have detrimental impact on the economy and social progress and public, business and government activities. The aim of the proposed research is to develop, through theory and experiment, disruptive approaches to unlocking the capacity of future information systems that go beyond the limits of current optical communications systems. The research will combine techniques from information theory, coding, study of advanced modulation formats, digital signal processing and advanced photonic concepts to make possible breakthrough developments to ensure a robust communications infrastructure beyond tomorrow.

Increasing the total capacity of communication systems requires a multitude of coordinated efforts: new materials and device bases, new fibres, amplifiers and network paradigms, new ways to generate, transmit, detect and process optical signals and information itself - all must be addressed. In particular, the role of fibre communications, providing the capacity for a lion share of the total information traffic, is vital. One of the important directions to avoid the so-called "capacity crunch", the exhaust in fibre capacity - is to develop completely new transmission fibres and amplifiers. However, there is also a growing need for complimentary actions - innovative and radically novel approaches to coding, transmission and processing of information.

Our vision is focused on the need to quantify the fundamental limits to the nonlinear channels carried over optical fibres and to develop techniques to approach those limits so as to maximise the achievable channel capacity. The information capacity of a linear channel with white Gaussian noise is well known and is defined by the Shannon limit. Wireless systems can approach this limit very closely - to within fractions of a dB. However, the optical channel is nonlinear. Fibre nonlinearity mixes noise with signal. Therefore, results of the linear theories on capacity can be applied in fibre channels only in the limit of very small nonlinear effects. Optical communication systems are undergoing another revolution with the development of techniques of coherent detection, the ability to detect both the amplitude and the phase of a transmitted signal and use of digital signal processing techniques to reconstruct the original signal. Use of the optical phase in emerging coherent transmission schemes opens up fundamentally new theoretical and technical possibilities most as yet unexplored. The challenge is to understand to what degree optical nonlinearity can also be compensated or, indeed, used to unlock the fibre capacity, maximise both the information transmission rate and the total bandwidth, to determine the fundamental Shannon limit for nonlinear channels and to develop methods to approach this capacity. We propose to explore fundamentally new nonlinear information technologies and to develop a practical design framework based on integration of DSP techniques, novel modulation formats, and novel source and line coding approaches tailored to the nonlinear optical channels. We believe this to be the key to designing the intelligent information infrastructure of the future.

Potential impact
The proposed programme UNLOC represents a broad and interdisciplinary study and development of visionary concepts and disruptive approaches to unlocking the capacity of the intelligent communication infrastructure that go beyond the limits of current optical communications technology. The first major impact will be felt by the industrial and commercial companies working on practical solutions to increase capacity of future communications systems and maximise the efficiency of the existing optical fibre infrastructure. These include telecommunication service providers: both traditional carriers and internet service providers. Further, manufacturers of telecommunication equipment at all levels: vendors of networks and high-speed transmission equipment, optical fibre and cables, sub-systems and photonic components. Thirdly, the research will benefit policy makers in providing them with the tools in driving the infrastructure to sustain and maximise the productivity and economic growth. This, in turn, will benefit the general public and wider economy through the availability of a ubiquitous and cost-effective communications infrastructure supporting economic growth and access to information and other societal benefits. Impact on the key beneficiaries: We believe the benefits will apply accrue as follows:
A. Telecommunications/data service providers: The results of this research will aid to both traditional carriers and internet service providers in better planning and evolving their networks, whilst maximising capacity of future communications systems and the efficiency of the existing optical fibre infrastructure.
B. Equipment manufacturers and vendors. The results of UNLOC will be invaluable in designing the equipment to serve the infrastructure of tomorrow maximising the speed and minimising the energy use. This will be the case for all companies contributing to the development of equipment for the infrastructure: at network, system, subsystem and component levels. The results of the research will inform the R&D directions required to be undertaken to ensure the introduction of the disruptive technologies needed to ensure that the overall challenges of providing the necessary capacity to satisfy the growing data demands in the most cost-effective way. The research will inform the strategies for fibre development, and the choice of the transmission medium, either existing or new.
C. Policy makers: Economists have identified the internet as a key driver of increased productivity growth throughout the world. The internet underpins growth in at least two ways. First, for those who produce new ideas and research it has dramatically lowered the costs of communication with fellow researchers and access to the world's knowledge base. This has raised productivity of the generators of new ideas. Second, for those who then use and commercialise these new ideas into products, the internet has also lowered the price of production and enabled whole new business models and services that have benefitted consumers. This requires the provision of an intelligent and appropriate infrastructure to support the new services and its growth in a planned and sustainable manner. The results of the research of this programme will be invaluable in informing and guiding the policy in this area, crucial for the nation's economic success.
The impact outlined will be ensured through a detailed impact plan covering programmes of (a) application and exploitation of the research outputs; (b) widespread and effective communication of these and engagement of industrial partners, policy makers and general public; through the consolidation and enhancement of the team's capability and robust advocacy of science and engineering opportunities presented by UNLOC.